Advanced Manufacturing Toolkit for Quantum Sensing and Quantum Computing

Quantum technologies are at an inflection point in technology readiness that will change the way we live, do business, and even how scientific research is conducted. Globally $2.2B are being invested every year to progress this technology. The United Kingdom has been at the forefront of developing the science and is home to world-leading experts in the manufacturing and validation of quantum technology and to world-class commercial partners across the whole supply chain from production to integration and measurement.

However, the ecosystem for robust fab-ready processing of these novel devices and circuits needs further development. This project addresses this gap by leveraging links between recognized academic institutions in quantum science and engineering, industry leaders, and emerging commercial efforts in quantum computing and sensing with an aim to drive this technology towards higher readiness levels.

The quantum technology platform that will be addressed in this consortium on the UK side are atomic layer deposited films for superconducting and hybrid quantum systems. These films are integrated in quantum circuits and thereby form the basis for high-coherent devices exploration academically and commercially. A second platform, albeit smaller on the UK side, are diamond NV centres to be harnessed for quantum sensing applications by the Canadian partners. Fabrication processes for manufacturing of these devices will be developed and optimized with characterization feedback using quantum technology figures of merit to ensure these materials are strongly tailored to function efficiently in quantum computers, simulators, networks, and sensors.

Altogether, this project will provide an advanced manufacturing toolkit readily available for commercial exploitation by the industry partners (SMEs and startups) and new discovery means for the academic institutions.